Rapid Descent into Genocide in Myanmar?

There is a general reluctance to define an event as genocide until after its occurrence. Our research will determine whether or not conditions of persecution against Myanmar's Muslim Rohingya ethnic minority have developed into genocidal practice. The research will be conducted within a state crime framework wherein genocide is understood as a process, building over a period of years, and involving an escalation in the dehumanisation and persecution of the target group (Green and Ward 2001; 2004). While Myanmar's Rohingya minority (with an estimated population of 1.4 million in Rakhine State) have historically suffered from gross persecution and the denial of basic human rights (including the right to citizenship), mounting violence and discrimination against Muslims suggests that the current situation could rapidly descend into genocide. Recent developments including deadly arson attacks, periodic massacres, destruction of mosques, and at least 900 deaths of Rohingya fleeing by boat since June 2012, constitute a process that the PI, Co-I and state crime scholars at ISCI interpret as 'pre-genocidal'. Our preliminary analysis strongly indicates that several pre-cursors to genocide have been met. State practice surrounding escalating violence and discrimination against the Rohingya reflects that observed in Rwanda, Germany and Bosnia in the periods preceding genocide.

The following developments in Myanmar are of grave concern:

- Recently leaked official documents expose secret government orders to impose extensive discriminatory and abusive restrictions on the basic freedoms of Rohingya.
- In January and March 2014, new waves of deadly, state sponsored violence were perpetrated against the Rohingya in Maungdaw and Sittwe (Rakhine's state capital) respectively.
- In January 2014 the government withdrew staff and medicine from the only state-run hospital for the Rohingya Thae Chaung refugee camp near Sittwe.
- On 26 February 2014 President Thein Sein announced his support for a Bill to restrict interfaith marriage between Muslim men and Buddhist women.
- On 26 February 2014 the government expelled the medical aid NGO Médecins Sans Frontières effectively removing all available emergency and health care services for over 1 million Rohingya in northern Rakhine State.
- On 27 March 2014 Rakhine nationalists attacked foreign aid groups providing assistance to Rohingya communities.
- Muslims have been prohibited from registering as 'Rohingya' in the country's April 2014 census, the first to be held in three decades.

The aims of the research are to determine whether the Myanmar state is currently engaging in practices that could lead to genocide; to explore perpetrator perceptions of the violence and to identify genocidal precursors in the daily experience of the Rohingya. Our hypothesis suggests that recent state and state-sponsored policy and practice, evidenced in January, February and March 2014, represents a genocidal 'tipping point'.

The research will be valuable as the first systematic evidence base for those MPs, journalists and civil society organisations currently campaigning to stop Myanmar's persecution of the Rohingya. The most important potential benefit will be a contribution to the prevention of full-scale genocide in Myanmar.

The study is linked to the International State Crime Initiative (ISCI), which gathers, analyses and disseminates scholarly research and victim testimony about state violence and corruption through its website (www.statecrime.org) and other activities.

Potential impact
The urgency of this application relates not only to data collection but to dissemination and impact. The most important potential benefit will be a contribution to the prevention of full-scale genocide in Myanmar.

The primary beneficiaries should, therefore, be the Rohinyga people. Other beneficiaries of this research will include: civil society organisations (CSOs), journalists, lawyers, policy makers, governments and the private sector.

Within Myanmar domestic human rights and civil society organisations have been notable in their unwillingness to address the suffering and repression of the Rohingya people. There is thus an absence of a counter-discourse which challenges the very state practices which this proposal seeks to explore. In this sense the Rohingya are isolated and marginalised, not only by the Myanmar state, but also by the local human rights community. A significant impact will be enhancing the voice of Rohingya people in their struggle against violence and oppression and persuading domestic civil society of the human rights abuses the Rohingya suffer. Working with Rohingya representatives and international CSOs, we will engage in skills transference with research beneficiaries at the planning and data collection stages. Transferable skills will include data collection techniques, dissemination strategies and advocacy. Planning and executing the research project with CSO partner Fortify Rights will enhance best practice for data collection and dissemination and increase grass roots confidence in the research. At key stages of the project, CSOs - both Myanmar and international - will be provided with data in a format ready for use as the basis for and to support campaigns that promote change in attitudes to the Rohingya.

Importantly, the data will be available to journalists in readily accessible form. Accessible 'press packs' will assist journalists and bloggers with data interpretation and analysis. They will include our findings, contextual information and infographics to help make the material more intelligible to a wider public so that public knowledge of the threat to the Rohingya and the issue of genocide in general will be enhanced.

Relevant international public prosecutors and lawyers will be notified of indications of prima facie evidence for international crimes that data collection reveals. Any potential proof of intent to destroy a group (genocidal intent) that can be reasonably inferred from the facts, the concrete circumstances, or a pattern of purposeful action (as set out in the Krstic ICTY case) will be reported to the UK Authorities, the Prosecutor at the International Criminal Court and members of the United Nations Security Council.

The project team has written to the UK Prime Minister, David Cameron, outlining its concerns for the Rohingya and has participated in All Party Parliamentary Groups for Burma and Prevention of Genocide at the House of Lords. The UK government will be kept informed of our research through briefs presented in easily digestible form to government ministers and departmental officials.

It is anticipated that effective dissemination should stimulate pressure from the international community and, to some extent influence the Myanmar state and its agencies, particularly the local Rakhine Government, Myanmar Police Force and the Tatmadaw (Myanmar Armed Forces). Ultimately, it is hoped that the project will contribute to the saving of Rohingya lives by averting genocide. To this end, we will focus on directing impacts towards government policy design.

The private sector, now engaging with the Burmese government after many years of strict sanctions, will be able to use data collected to make informed investment decisions, especially in light of human rights due diligence and corporate obligations under UN Guiding Principles on Business and Human Rights (UNOHCHR 2011).